Bath Labs Ltd: A study into the commercial viability of a large-scale, distributed, rapidlydeployable Smart Appliance energy storage solution to improve the cost-effectiveness of renewable energy generation

This project is a study into the commercial viability of a new approach to storage of energy in
a distributed manner across the UK to enable early advantage to be taken of 'Smart Grid' and
'Smart Appliance' technology. This will enable smoothing of demand in real time to match
the peaks and troughs of renewable energy generation